Tailored AI

Aistetic is a unique business proposition bringing together the leading experts in Deep Learning based Artificial Intelligence & Computer Vision research, combined with a huge £265bn market opportunity to disrupt the traditional e-commerce model for buying and selling of Men's tailored fashion.

Duncan McKay has significant experience developing and bringing innovation to market having launched a new juice brand delivering £18m in retail sales in the first 12 months of launch, led the Quaker business in the UK (£150m retail sales business) and has been Head of eCommerce for the Pepsi Lipton European Business Unit. Professor Phil Torr has a world leading track record in computer vision research and taking technology to market (Oxsight, Five AI, 2D3, and Sony's Wonderbook development for PS3). We are in the early stages of developing our innovation and with this grant funding we intend to leverage deep learning driven AI and image based 3D reconstruction, and draw upon the latest scientific advances in statistical human shape analysis to take accurate measurements of your body easily and quickly using just your mobile phone under diverse conditions. We will first sell made to measure shirts online through our new app before expanding our offering into other tailored Men's garmets, including jackets and trousers.

This novel software technology for the mobile phone addresses a number of problems with current solutions:

(1) Measurement and inaccuracy. (2) Too many inputs (data, physical accessories) -- individuals are required to strip down to very tight clothing, provide a lot of body data, or wear a yoga suit. Grant funding will provide the means to develop a first working prototype of the Aistetic app featuring the core deep learning AI innovations. The collaboration will enable meaningful and tangible commercial output to research work undertaken by the University of Oxford.